ARCADE (Aerodynamic Research testing CApability and Data Enhancement)

The Aircraft Research Association Limited ARCADE (Aerodynamic Research testing CApability and Data

Enhancement) project will develop speciailist rigs for load alleviation, hybrid laminar flow control and flat yaw

capabilities to a validated level of maturity as well as provide air quality improvements to benefit the

performance of the Transonic Wind Tunnel. The enhanced validation data developed will be made available to

the UK aerospace community.